Dissecting neuronal vulnerability to proteostasis loss during ageing and neurodegeneration

Ageing is the main risk factor for neurodegenerative disorders, including Alzheimer’s disease and associated dementias. Yet, we still do not understand the molecular mechanisms involved. It is now increasingly evident that ageing is highly heterogeneous and even cell-type specific, requiring a reappraisal of its role as a contributing factor for neurodegeneration at the cell-type level. Loss of proteostasis is a hallmark of the ageing brain and it affects pathways involved in the clearance of pathological proteins linked to dementia, such as tau. This project will first define/identify loss of proteostasis at the cell-type level using spatial biology methods. By performing a targeted approach to compare vulnerable and resilient cell-types, I will unravel novel pathways of cellular resilience and vulnerability to neuropathology and investigate the consequences of cell-type specific proteostasis blockage on neuronal function. Upon completion, this project will provide a mechanistic understanding of proteostasis loss during ageing which will be used as a framework for the development of novel biomarkers and therapeutic development.